An ultra-high efficiency Solar Energy solution for Sustainable Manufacturing

A new Solar technology that promises ultra-high efficiency and clean, low-cost energy for use in more sustainable manufacturing, especially processes and building spaces.

This innovation would be substantially more cost effective that existing solutions, whilst being retro-fit installable and complimentary with other new clean energy systems such as heat pumps.

It could transform the adoption of clean-energy in manufacturing environments as has an ROI of 2 rather than 10 years when compared to current solar options.

This would simultaneously help to both reduce emissions and increase energy resource resilience: by reducing dependency on energy inputs.

And due to its simplicity through the use of smart-design, offers longevity of operation for further long-term cost and operational benefits.